GridPP6 Glasgow Tier-2 HW Tranche-1

First tranche hardware to support the GridPP6 staff grant.

Potential impact
This hardware enables the processing and analysis of data from global particle physics experiments.